Dee A-Cute

"The number of privately owned cars, and their frequency of use, is forecast to continue to grow, particularly in emerging markets. This is leading to significant congestion, particularly in urban areas, as well as contributing to pollution and climate change.

Electric vehicles are growing market share, but further innovation is needed to reduce the pressure on road space. Narrow vehicles, which can be one third the size of a conventional car, are a solution. Although narrow leaning vehicle technology has been around for some years, each concept has relied on a complex control system and a power source to facilitate the lean. This reliance has generated performance issues and high costs, which have detracted from the overall product viability. DEE-Ltd have developed new suspension technology that provides the required lean without the requirement for a complex power source or control system. Our narrow, electric vehicle innovation is simple to use and cost effective to operate. We will unlock the potential of narrow vehicle technology to revolutionise road use and contribute to climate change mitigation. "